MRC Centre of Research Excellence in Exposome Immunology

We face a worldwide crisis of chronic inflammatory disease (CID), including allergies and diseases of the lung and gut that disproportionally impact lower socioeconomic households. Lifelong exposure to increasingly common environmental challenges (collectively termed the exposome) such as pollutants and infections interact with our genes to cause and exacerbate CIDs and limit the effectiveness of treatment. Critically, we do not understand how the exposome interacts with a complex network of biological systems to dysregulate host immunity.
The mission of the Manchester Oxford Immunology of the Exposome (MOXIE) CoRE is to harness the best expertise in barrier immunology in the UK to address this major challenge of our time. How and why do environmental insults to our barrier surfaces drive the progression of CIDs? To meet this challenge, we will build a research pipeline that fills a major gap between our epidemiological knowledge of disease-causing environmental factors and the clinical manifestations of CIDs. MOXIE will be built around economically- and ethnically-diverse patient cohorts and experimental models to generate new understanding of how exposome encounters at mucosal barriers modulate the immune system to drive inflammation and identify key points of intervention and prevention. In the first four years we will focus our pipeline on exposome factors known to contribute to CID exacerbations and long-term poor health: pollution, smoking and viral infection. We will determine how the lung and gut mucosal barriers decode these environmental signals, and how these signals integrate with host genetics, microbiome, extracellular matrix, the nervous system and metabolism to modulate immune regulatory networks both locally and systemically.
Our research pipeline will use, generate, and integrate complex data. To interpret and effectively use this data, we will need to apply advanced computational methods and integrate data across different disciplines (e.g. immunology, genomics, epidemiology, environmental science). Working with our data sciences team, we will identify common targetable pathways underpinning disease initiation and development in distinct contexts. These findings will guideexperimental medicine studies to validate therapeutic utility, which will feed back into our research pipeline.
To succeed in our mission – we will partner with environmental scientists, epidemiologists, clinicians, industry, third-sector partners, patient groups and policy makers to develop a communication network and standardised pipeline of translational research. The network, supported by our data integration team, will continually feed information both into and out of our research pipeline to our academic, industrial & policy partners and the wider community. A successful outcome will include not only new interventions, but a national infrastructure that utilises cross-disciplinary and collaborative approaches to uncover novel mechanisms of immune regulation. In so doing, we will build an immunology research community that will harness environmental, social and computational sciences to deliver medical advances that improve health across our diverse communities. In our vision to build a better future, we will also innovate in research culture and flexible career structures that allow all individuals to bring the best of themselves to this research endeavour.